Superinsulators for Energy Storage

This PhD project is focused on the study and exploitation of superinsulators for energy storage applications. This is a highly ambitious project, so there are many intermediate goals that will need to be achieved on the way. You will be focusing initially on one of the most well-studied superinsulators: indium oxide but will branch out to other materials as the project proceeds. Ultimately, your job is to generate knowledge on the relationship between temperature, breakdown field strength, and storage density, on capacitors which use a superinsulator as the medium between the plates. Your project will initially focus on a single material: indium oxide (In2O3), before branching out in later years. This section provides a rough overview of how I see the project going.